Affordable ligand-based electrochemical detection of bacterial toxins

In this cross-disciplinary project we will work towards the development of affordable electrochemical sensors to monitor pathogenic concentrations of bacterial toxins in aqueous solutions. We will use a combination of of glycomics, material science, surface chemistry and microbiology to optimise electrode material composition and ligand display, and develop an easy, fast, portable and cheap way to detect bacterial toxins.